University of South Wales/Prifysgol De Cymru and Kaleidoscope Project - AKT4 / 1

To develop an increased understanding of the role that weight loss and anti-diabetes medicines may play in the management of alcohol (and drug) use disorders.

To assess the feasibility of performing a pilot clinical trial investigating the impact of these medicines on alcohol consumption and alcohol related harms.